Exploring perspectives on the 4-day working week among UK trade unions and union members

There is an undeniable need for fairness and justice in the sustainability transition. While worktime reduction (WTR) could operate as a key mechanism for a just transition, for this transition to be successful, it is crucial that everyone participates and is represented. Given this, the lack of research examining worker and union perspectives on the 4DWW is surprising. If decarbonisation through WTR - e.g. the 4DWW - is to be successful, and if there is to be a just transition, it is crucial to understand union and union member perspectives on this issue. It is unclear whether unions and union members are likely to support a 4DWW, and how this support may differ according to economic sectors, and issues relating to the social, economic, and environmental impacts of the 4DWW. This research therefore intends to explore union and union member perspectives on the 4DWW as an instrument for just transition. It will explore the following questions:
1) Do UK trade union members believe they should have a legal entitlement to the 4DWW?
2) What are reasons for support for and opposition to the 4DWW among trade unions and trade union members in terms of economic feasibility, well-being, fairness, and ecological impacts?
3) How does support and opposition for the 4DWW along these dimensions differ across economic sectors?
It is hoped this research can be used to inform policy on just transition and decarbonisation strategies to ensure just outcomes for workers.
This research will employ a qualitative approach. It will apply theory from ecological economics and labour environmentalism. It will sample union leaders and members from UK trade unions especially in the transport, agricultural, manufacturing, waste management, and energy sectors. It will use a values-based, purposive sampling strategy: it will adapt questions from the European Values Survey, selecting participants to represent different values on (e.g.) support for a 4DWW, concern over climate change, and labour environmentalism. Participants will take part in semi-structured interviews and focus groups. The project will also analyse documents produced by trade unions, including campaign documents and position papers, to explore the 'official', published position of trade unions. Analysis will be conducted in two stages. First, thematic analysis will be employed to generate key themes on participants' perspectives and explore how these interrelate. Second, narrative analysis (specifically discourse and critical analysis) will be employed to analyse how participants construct their perspectives based on socio-cultural contexts and experiences, and the implications of these narratives for a social-ecological society.